Autism Communication

I wish to produce a book, or a series of books, that will benefit children with autism to understand how to communicate, what people expect from them and also what they should expect in return. The book will also give families, teachers and professionals an idea of what is expected of them and in turn how they should be expected to communicate.